LatticeGuard

Money laundering - estimated at **£100 billion per year in UK -** is increasingly carried out across multiple banks and countries. However, financial institutions cannot easily collaborate to use AI because laws prevent them from sharing sensitive customer data. This project explores an **AI- and cryptography-based approach** that allows institutions to analyse risk jointly without sharing or revealing their data.

The project focuses on a privacy-preserving method for collaborative anti-money laundering (AML) using **fully homomorphic encryption**. This cryptographic technique allows data to be learned while it remains encrypted, meaning sensitive information is never exposed during processing.

By applying this method to machine-learning , the project enables useful insights and patterns to be generated across institutional boundaries while respecting confidentiality and data-protection requirements. This directly addresses a key limitation of current AML practices, where analysis is largely confined within individual organisations and cross-institutional patterns remain hidden.

The work aims to enhance existing AML systems with cryptography as privacy preserving technology. It complements them by enabling the detection of risks that only become visible when activity is considered across multiple institutions. Because data remains encrypted at all times, the approach reduces reliance on central data pooling, trusted intermediaries, or manual information exchange.

The project builds on established academic research in AI, cryptography, and privacy-preserving machine learning, with a focus on practical feasibility rather than theoretical performance alone. Attention is given to operational constraints, regulatory expectations, and the real-world conditions under which financial institutions operate.

Through engagement with the financial community, the project will assess whether this privacy-by-design approach can provide meaningful value and support safer collaboration in regulated environments. The outcomes will inform future development toward deployable solutions and responsible commercialisation.

Overall, the project contributes to the development of **trusted and privacy-aware AI** that strengthens compliance, supports regulated privacy, and enables innovation in financial services. By demonstrating how sensitive data can be used in machine learning securely, it supports the growth of privacy-preserving solutions within the UK banking and fintech and beyond.